CAJoRR (Cutting edge Approaches for Joining of RR1073)

Rolls-Royce is developing a new high temperature nickel alloy to be used in future engines targeted at narrow body and wide body aircraft. These novel engine designs will ensure that Rolls-Royce maintains its long term competitiveness in the future. One of the key aspects of the new engine architectures being studied is development of an engine core that is required to operate at higher speeds and temperatures to achieve the efficiency required, while still delivering an acceptable service life. Joining of these new materials is an important aspect to maximise flexibility in exploitation. Hence the requirement of this project is to accelerate development of joining technologies to enable some of the most capable aerospace superalloys to be utilised in engine designs.